Molecular assembly of the non-canonical inflammasome

Your body is constantly targeted by pathogens like Salmonella, a food-borne pathogen. Immune cells recognize and protect your body against infections
using a detection platform called the inflammasome. We recently identified a novel protein sensor that enable the detection of Gram-negative bacteria to
assemble a novel inflammasome complex called the non-canonical inflammasome. This exciting Ph.D. project will aim to understand the
non-canonical inflammasome is assembled and signal upon detection of bacteria. This project provides an outstanding training opportunity that combine
biochemistry, immunology, bacteriology and microscopy. You will be train to use techniques such as genetic engineering of cells, microscopy, flow
cytometry, protein expression, cellular immunology techniques and biochemical characterization of protein interactions. The graduate skills training through lab meetings, seminars, conferences, and outreach activities will help you develop a broad range of scientific and transferable skill in a highly supportive environment. The project is suitable for applicants with strong interest in biochemistry, immunology and microbiology ready to tackle a challenging but rewarding project.